Smart Energy Management

Trusted Renewables Ltd has patented an “intelligent” photovoltaic (PV) solar array which contains communications circuits based
on mobile phone chips card and a SIM sealed into the panel. So far we have assembled several “lash ups” but not a complete unit.
We have found a company who does prototype design, and we would like them to prepare a detailed, costed, manufacturing plan. This voucher will allow us to pitch for funding to take the product to market trials.